Theatre Without Walls: Rethinking Engagement, Participation and Social Impact in (Post)Pandemic Scottish Theatre

Theatre Without Walls: Rethinking Engagement, Participation and Social Impact in (Post)Pandemic Scottish Theatre